SmartAnthroSkin: Co-Moulded Soft-Electronic and Multilayer Silicone Skin Systems for Next-Generation Healthcare Devices

SmartAnthroSkin is a feasibility study to develop a new type of lifelike, multilayer silicone skin with embedded soft-electronic sensing. It is designed for medical simulation, injectable device testing and surgical skills training, where existing synthetic skins feel unrealistic and cannot measure pressure, force or slip during real procedures.

The material combines two technologies: AnthroTek's proprietary three-layer silicone skin, which mimics the structure and behaviour of real tissue, and soft electronic sensors that can detect touch, pressure, slip and temperature on complex 3D surfaces. The aim is to produce a realistic skin analogue that also delivers meaningful data for training and device evaluation.

Beyond simulation, the same material platform could support prosthetic users by monitoring pressure, heat or slippage inside a lifelike skin envelope. It also opens future applications in soft robotics, where safe and responsive human-like surfaces are increasingly needed.

This feasibility study will focus on proving the materials integration, developing early prototypes and characterising performance. SmartAnthroSkin will establish a new UK-developed advanced materials platform for healthcare training, prosthetics and emerging robotic systems.